Development of a BRSV-ISCOM DIVA vaccine and corresponding DIVA test for future creation, identification and protection of BRSV free zones

Technical abstract
A strict control on which viral proteins will be included in the vaccine will open up possibilities to design a DIVA-vaccine that will enable to distinguish infected from vaccinated animals. Accordingly, a LUMINEX assay will be developed, based on a viral protein that is not included in the vaccine. This assay will detect IgG and IgM antibodies in serum only from animals that have been infected with the virus, but not from vaccinated, non-infected animals. Our belief is that a DIVA vaccine that induces full protection against BRSV shedding, and a corresponding IgG /IgM DIVA test, could be used to create, identify and protect BRSV negative herds.